Narratives for Sustainable Biodemocracy: Bhutan and Beyond

In this project, we focus on creating a biodemocratic understanding of Bhutan to locate and strengthen the kinds of narratives that can help the developmental process to be more dynamic, responsive, transparent, accountable, and consultative. We do this through initiating reflection by planners, widening engagement by policymakers, and by fostering creative initiatives by a diverse range of social stakeholders.

Bhutan, a low-income Himalayan country on the cusp of major change, can be conceptualised as a 'biodemocracy' in order to bring together political and ecological concerns. Sustainable development understood in terms of biodemocracy requires us to rethink Responsible Consumption and Production (Sustainable Development Goal 12) through an explicit recognition of the interdependence of all life forms. This is crucial for a country like Bhutan that has mindfully pioneered Gross National Happiness (GNH) as its development philosophy; the country is carbon-negative, and constitutionally mandates that 60 percent of its territory remain under forest cover in perpetuity. However, this small, high-altitude, ecologically-diverse, hydropower-rich, low-income country surrounded by populous and power/resource-hungry neighbours India and China is attempting to come to terms with modernisation and urbanisation. In the process, it is faced with rising consumption aspirations and livelihood and employment generation challenges of the twenty-first century. The accelerated pace of change in Bhutan over the last two decades has been remarkable, from the introduction of television and the internet in 1999 to the transition to parliamentary democracy in 2008 initiated voluntarily by its monarch but widely viewed with apprehension by the people. Having consolidated a democratic system of government, there is ever expanding awareness about questions of accountability when it comes to making difficult developmental choices, especially when reconciling the values, policies, and planning needed for enacting GNH.

Economic statistics tell us little about development as experienced by different social groups in a society. An alternative way of making sense of development is to understand the overall narrative of development (in the case of Bhutan, GNH) within which planning occurs and specific policy choices are made, and the individual narratives that different people and groups in society draw on in seeing themselves as part of the developmental process. Development narratives constitute the strong links between how we realise our potentialities for organising economies, spaces and societies.

Our interdisciplinary, boundary-crossing project, thus, focuses on co-creating knowledge networks in Bhutan through four strands - annual planners' reflection workshop, an annual public engagement conference, a creative conversation idealab, and a festival of value/s. Each of these will specifically target a diverse range of people in different but overlapping communities, including Bhutanese planners, policymakers, parliamentarians, media, academics, civil society organisations, international organisations like the UN in Bhutan, entrepreneurs, artists, students, and youth leaders. Creating such networks is vital to understanding and addressing the role of individual and collective narratives in how ecological, economic, and political consciousness and consent can foster responsible production and consumption. We will expand the network in the UK through a knowledge exchange visit to build scholarly and policy community connexions, and by developing the entrepreneurial and know-how linkages emergent from the creative conversations. The overall concluding conference in the UK will amplify our project learning and establish a firm legacy for continued future work.

Potential impact
Our proposed project will have immense impact because, firstly, it has been built from the ground up with a clear understanding of the development needs in Bhutan; secondly, we have a proven track record of initiating effective and impactful dialogue between a wide range of stakeholders in Bhutan and beyond.

The PI has a long-standing record of generating impact through media and public sphere engagement including for her research in Bhutan for more than a decade. The Co-I is based at the Center for Local Governance and Research (CLG), which is a network of research active former parliamentarians with a decade of experience in the National Council (apolitical upper house of parliament in Bhutan). The idea for the proposed project originates from the deliberations at a conference co-organised by the investigators on the theme 'Bhutan: Biodemocracy and Resilience' in Thimphu. The conference was successful in bringing together a range of actors from politics, civil society, media, business, academia, and education and it was reported at length in the national newspaper Kuensel. We built a freely shareable digital archive from the work and circulated the published proceedings. From our experience of the conference, we know there is extensive interest, desire and demand amongst a range of stakeholders for pulling together the different narratives of those in charge of developmental processes and those affected by it.

Our proposed project is, thus, appropriately-positioned and grounded in the urgent needs of Bhutan as a developing country and in the networks that can realise change. We have intentionally chosen four strands to make best use of different formats of engagement for different stakeholders. The annual planners' workshops will produce a reflective archive of how policy-making through the planning process integrates the needs and challenges posed by crosscuttting SDG12 within the GNH framework. The outputs and discussions from the annual public conferences will be amplified by print, radio and televisual media. The creative conversation idea labs will be targeted at entrepreneurs and the youth whose voices are not often included in policy conversations even though they are crucial for achieving SDG12; the key ideas will be circulated in short digital formats. The festival of value/s will showcase documentaries and short features by Bhutanese artists and filmmakers on topics relating to sustainable consumption and production, highlight the narratives of those who have witnessed cultural transformation alongside the evolution of development preferences (especially in relation to construction materials, indigenous products, and craftsmanship), and produce text and video from the panel discussions between scholars and artisans on how to address production and consumption challenges when it comes to conflicts between conservation and cultural norms.

We have a clear workplan for initiating the necessary connexions and our project has built in specific blocks of time to amplify impact between different yearly elements. Apart from one conference and a knowledge exchange visit to London, all our key events will be held in Bhutan. We have already liaised with organisations such as United Nations (UN) in Bhutan, Department of Local Governance (DLG), and various Civil Society Organisations (CSOs). The knowledge exchange visit towards the start of the project by the Co-I will foster specific network connexions with international development policy organisations in the UK that will be further grown through the duration of the project and help us build a strong impact when we hold the 'Narratives for Sustainable Biodemocracies' conference in London at the end of the project. This design will facilitate knowledge sharing and sustained growth of the links throughout the project within and beyond Bhutan. We will, thus, ensure a clear and demonstrable impact, and also be in a powerful position from which to build further work.